Re-purposing of mine waste material for carbon dioxide removal via enhanced rock weathering and mineral carbonation

This project aims to assess the efficacy of Enhaced Rock Weathering as a carbon dioxide removal technqiue through laboratory and field experiments, which will help quantify atmospheric carbon dioxide removal, explore processes occuring during rock weathering in soil, and examine both potential benefits and hazards associated with spreading rock dust on agricultural fields.